Remote sensing for decision making in Smart Farm

We would like to make an addition to the project scope with the addition of the development of an app to support data collection. We have identified that there are significant challenges gathering data with manual devices and digitising these. If we can develop a solution to support farmers and trials by collecting the data digitally it negated the need for writing data into notebooks and then manually entering these multiple times into additional systems. This would streamline the delivery of the original delivery and allow more accurate record keeping to occur, simplifying and streamlining the process.